Clearview Forensic Risk System

Clearview Systems Ltd. is a UK SME specialising in financial reporting technology. Clearview was founded by Josie Byrne, Rosie Brennan, Yueping Shen, and Tara Keaveny. Clearview aims to provide a solution that will limit the financial risks UK people and organisations are exposed to. Clearview seeks funding to support a novel, leading-edge technology project that detects fraud and financial weakness. Clearview aims to utilise machine learning to quickly and efficiently analyse millions of accounts filed in online repositories and determine KRI patterns from this data to establish, generate and patent models that predict financial challenges.